Jamming visual systems with stripes: the mesmerising hunting display of the broadclub cuttlefish

High contrast stripes are renowned for generating motion illusion in humans by altering the estimation of trajectory and speed of
targets. Striped patterns are also widespread in nature, from insects to mammals. Yet, there is still little experimental evidence about
whether, and how, animals evolved such patterns to dazzle, jam, or disrupt target visual systems. This project aims to collect the first
clear evidence supporting the use of motion dazzle in nature by investigating the effects of high contrast stripes in a real biological
prey-predator interaction, the broadclub cuttlefish hunting crabs. This cuttlefish has a unique hunting technique. When approaching
prey, it displays highly contrasting stripes moving in a downward direction across the head and arms. Our preliminary data not only
show that a greater contrast is required to elicit an escape response in crabs when an approaching stimulus features moving stripes
compared to stationary stripes, but also that this effect depends on stripe speed. Implementation of motion detection algorithms
further suggests that crab responses may be altered by an overlaid downward motion cue very different from that expected by an
approaching predator, thus masking the looming cuttlefish. Using predator simulation experiments, tracking routines, and
biologically informed motion detection algorithms, the proposed research aims to 1) describe the effects of the hunting display
across the full stimulus space and test if the natural hunting behaviour of the cuttlefish is optimised to interfere with crab vision; 2)
determine the fine scale contexts under which the broadclub hunting display occurs; 3) reconstruct hunting sequences from crab
visual perspective and describe the optic flow patterns induced by the striped display on prey crabs. This research has the potential to
generate strong impact in the sensory biology community, with implications for machine vision applications and high-profile natural
history documentaries.